Rapid Job Creation for Social Care

**Public description**

OUTT is a new app for candidates and employers to provide a fast solution to the UK social care staffing crisis.

The Covid-19 pandemic has placed an increase demand on social care staffing, which already had an acknowledged 17% true vacancy rate in 2019\.

By identifying the blockers and removing associated barriers, we will provide solutions with a mixture of technology and people power.

We are developing a work app for social-care candidates and employers. It will allow candidates to accept work (via PAYE) directly with employers, when and where they choose. A solution that can complement existing work or standalone without the need for an employment agency.

The app allows social care candidates to register and become compliant for work in the fastest route possible, using innovative training solutions and a high-tech compliance process already adopted by the finance industry.

Once approved and available for work, candidates add their availability to access shifts.

Social care establishments can search, directly source and engage candidates for urgent shifts. Once complete the candidate is paid under a fully approved PAYE scheme and receives holiday pay and other mandatory features. If the social care establishment wishes and the candidate agrees, then they are able to offer them permanent employment at the click of a button.

**The benefits include:**

1. Faster hiring process, meaning candidates are back to work quicker
2. Live pool of trained staff for social care establishments
3. Temporary and permanent opportunities to suit each party's needs
4. Best use of the latest technology and people power
5. Address the existing urgent staffing demand, which has been exacerbated by coronavirus